Piston to Cam Interfaces

An expert in materials, wear and fatigue is required to help us investigate these new materials for the rollers and cam faces, and to test them under simulated load conditions. A number of universities and commercial laboratories have fatigue testing machines that could be adapted to suit our application. Such testing needs to be accelerated to obtain data on a reasonable time scale and the expertise is also required to determine the correct scaling laws.